Zoonotic Early Warning Scanner (ZEWS)

The current Covid-19 pandemic has had a catastrophic impact on global health and the economy. Despite Asia having experienced similar outbreaks of this nature in the recent past, as a global community we were not able to identify the signals early enough in order to make the necessary preventative measures. AMPLYFI would like to further enhance it's AI-driven technology to look at millions of historical data sets and look for early indicators of viral outbreaks. This could come from news articles, social media, sectoral reports, academic papers or anywhere that might provide that vital insight. The aim is to create a system that can identify and alert governments and society in general to early signals so that they can make the interventions much earlier and prevent these contagions having such a catastrophic impact